Automated Offsite Construction - Factory Optimisation

This project is part of DataForm Lab's Auto/Mate platform.

Auto/Mate offers a comprehensive solution to the adoption of automation within the offsite construction industry, helping manufacturers overcome the barriers that often prevent them from integrating this technology into their operations.

Through the platform's Building Blocks, manufacturers can test and simulate automation technologies, ensuring a smooth, seamless and zero risk transition to a more efficient and effective manufacturing process.

The Building Blocks software solution is a library of automation technologies that can be quickly combined to simulate different automation integration scenarios and help offsite manufacturers make data-driven decisions.

The simplicity of the Building Blocks makes automation accessible to all offsite manufacturers, creates a zero-risk investment strategy, and supports manufacturers in integrating new technologies into their existing production workflows.

Through this project, an optimisation algorithm will be introduced in the Building Blocks software, to allow for the exploration of different automated factory line configurations and the multi-objective optimisation of offsite construction production lines.

This project is a holistic solution, tailored to the needs of all sizes of businesses that want to participate in the digital transformation of the industry. By demystifying automation, it enables more manufacturers to make informed business decisions and enter the automated offsite construction market, resulting in an overall mentality shift.

DataForm Lab will work closely with stakeholders to receive early feedback. This will ensure strategic business questions drive technology innovation plans.